SDAUCC: Standards Development for Autonomous Underbody Conductive Charging

Gamma Energy, driven by its mission of fostering sustainable innovation, has a strong interest in both electric vehicle charging and autonomous mobility. During our participation in the IUK-backed Project Connector trial of autonomous transport in Cambridge, we have noted the lack of an autonomous electric vehicle charging solution available for connected autonomous vehicles, and we believe this undermines the value proposition of autonomous vehicles.

Gamma Energy has a pipeline of 600 electric vehicle (EV) chargers (EVCs) that it is currently installing in the UK. Many of these chargers are to be installed in urban contexts, both in car parks and on-street. In these contexts, installing EVCs is challenging since they are bulky and have long cables, which infringe on space available for the public on walkways and in parkways. Much of the public EVC network is not suitably accessible for those with disabilities, and that adds an additional layer of complexity for design and implementation.

Discrete, autonomous underbody conductive charging (AUCC) would address these issues simultaneously, enabling Gamma Energy to offer its customers and the autonomous vehicle market a novel solution that addresses the weaknesses of existing technologies.

We have therefore begun designing and developing an AUCC solution as part of the Zenzic CAM Scale-up programme, taking the idea from the concept stage to a prototype validated in the lab (TRL 4).

Using our lab-validated prototype, we ultimately hope to contribute to the International Electrotechnical Commission's development of international standards for underbody conductive charging while highlighting the need for charging to be autonomous.

We propose working with BSI to identify whether our own product development journey can inform the international standard and/or develop a Publicly Available Specification alongside BSI. The goal of this research would be to conduct a landscape and relevance analysis of existing standards that overlap with this type of charging. This research will be documented within a report where we will offer recommendations on the development of standards for AUCC.

By assisting in the development of a new charging standard for EV charging, we hope to revolutionise the sector. AUCC could transform the charging experience for anyone using on-street charging but especially for disabled EV drivers. Furthermore, it could unlock operational and cost efficiencies for shared EV companies or last-mile delivery fleets, by removing human involvement and therefore labour costs. Above all, it is essential for delivering true autonomy as mobility transitions from manually-driven to self-driven vehicles.